University of Gloucestershire and Treehouse Partners Limited KTP 22_23 R2

To develop an industry leading novel tool, enabling consistently applied assessment, recommendations and interventions for personal skills development.